Investigating DNA's Mysterious Structures (WALLER_U17DTP1)

Think you know the structure of DNA? Think again. It is often assumed that DNA exists only as the iconic Watson-Crick "twisted ladder" double helix; but it can actually adopt many different types of structures. These "alternative" structures may play a role in gene expression (whether genes are switched on or off) and also in the development and progression of genetic diseases such as cancer and diabetes. Compared to the double helix, much less is known about these structures, how and when they may form in the genome. Potentially, targeting these alternative DNA structures could allow for specific therapeutics for genetic diseases.

Further Reading:
1) Brooks, TA et al. Making sense of G-quadruplex and i-motif functions in oncogene promoters FEBS J. 2010, 17, 3459.
2) Day, HA et al. i-Motif DNA: structure, stability and targeting with ligands. Bioorg Med Chem. 2014, 16, 4407.